Early detection of coronavirus infection using Heart Rate Variability

MindSpire proposes an easy to adopt early biomarker of the Coronavirus infection that can be detected days before symptoms appear.

The use of Heart Rate Variability (HRV), a measure of the variation in time between each heartbeat, reflects the ability of the heart to respond to different situations and can react to stress or illness before any changes in resting heart rate are seen. This makes it a very powerful signal providing insights into stress and recovery status; early data has already suggested its sensitivity to infection from the Coronavirus.

In this highly innovative project, collaborating with an international scientific team, we will be assessing the use of existing phone based apps and fitness trackers for measuring HRV, demonstrating the change (decrease) in HRV, preparing a rapid peer based clinical review and setting out proposals for global roll out and integration within existing NHS screening tools.

To take forward a clinical review, we will use “extension for impact” funding to build a software platform we can use for a study. This will also allow us to generate further insights into the actionable intelligence that will drive user compliance and utility. In addition to preparing the ground for an early warning system for COVID and other viral infections, including flu, we will also be able to pivot into a consumer facing app using HRV biofeedback as a tool to reduce stress, anxiety, known to be significantly higher due to the pandemic.